VISEDGE - Visual Identity aSsurance for EDGE Cases

iProov are a pioneer in the field of identity verification, with an approach we refer to as “012”
– zero effort, one-step, two-factor authentication. The company has innovated a set of
identification algorithms combining specialist face detection and mobile device technologies.
The VISEDGE project extends these capabilities to ‘edge cases’, extending the iProov service
to previously unidentifiable prospective users. This is critical for mainstream usage of the
service. The iProov service is provided as a cloud-based identity verification service to
security-conscious service providers, such as financial institutions, exam providers,
subscription service providers and web services requiring precise identification of users.
Password –related login mechanisms have long been problematic in these systems, and a
biometric login service has distinct advantages.
The VISEDGE project will research and combine candidate algorithms to provide robust and
evidence-based coverage of difficult identity capture situations. This satisfies the
requirements of advanced prospective licensees, who demand commercial validation of
solutions. Today, although substantial academic research has been conducted in highly
specific situations, no commercial data exists for identity capture ‘in the wild’. VISEDGE is
a proof of concept project, which will enable the extension of iProov coverage to ‘edge’ cases,
and provide an evidence base to satisfy the demands of security-savvy prospective customers
in advance of commercial implementation.